Electric radiator heating performance test

This test will review the heat delivery of a new electric radiator heating method. It will analyse and compare this new method against a traditional gas central heating system and additionally look at the best heating program to reduce energy consumption